Sensory inequalities and access to blue space

There has been growing interest in research committed to recognising blue space exposure as a transformative
experience in terms of human health and wellbeing. This research will sit within the critical paradigm of blue space
engagement allowing for a reflexive exploration on the lived experiences of people with auditory or visual
impairments. Using a sequential multi-phase mixed method research design, this study will collaborate with sensory
impairment charities, sports organisations and the wider public to collect data on outdoor sensory-impaired
swimming engagers and non-engagers. A scoping exercise will be undertaken to estimate the number of SI
(sensory impaired) outdoor swimmers nationally, and to explore the potential size of the SI-motivated-but-access prevented
population that exists. A qualitative South Coast case study will also allow for richer, deeper data
capture to enhance real understanding of SI experiences. The findings from this research will be presented using
traditional and multi-sensory audio-visual methods. They will aim to effectively inform cross-sectoral (health and
wellbeing, public-services, sports, tourism and leisure) practice and policy interventions at different spatial scales.
Specifically, this output will share new knowledge, raise awareness and engage with policy makers, governmental
bodies and stakeholders, on key safety concerns, inequalities of access and experience, risk management and
proposed mitigation strategies associated with SI recreational blue space usage. Addressing these issues offers
scope to extend and diversify the health and wellbeing benefits of blue space immersion by increasing accessibility
and inclusion for everyone.